100 Years of The Well of Loneliness

A key challenge facing academic researchers as well as archive and heritage specialists is how to address historical forms of erasure and marginalisation while fostering connections between communities. Debates about inclusive heritage and diverse representation raise thorny questions about how we can engage in meaningful ways with contentious historical sources while making space for underrepresented voices and perspectives. 100 Years of The Well of Loneliness (100Years) turns to the most famous banned novel in LGBTQ+ history to address these problems. Published and censored as obscene in the UK in 1928, Radclyffe Hall's The Well of Loneliness has, over the last 100 years, offered support and affirmation as well as education and understanding to generations of LGBTQ+ as well as heterosexual and cisgender readers across the world. Despite its status as the so-called 'Lesbian Bible', the novel has also alienated, offended, shocked, and divided audiences and continues to inspire debates about its politics, value, and place within the literary canon and the LGBTQ+ archive. The 2028 centenary of the novel's publication and ban offers a vital opportunity to capture its rich reception history and use it as a springboard for developing much-needed methods of engagement that can bring together different perspectives to facilitate dialogue, learning, and understanding.

100Years will grapple with the ways in which LGBTQ+ voices have been censored and silenced whilst acknowledging how a canonical novel like The Well has itself alienated, excluded, and divided readers. To explore these important yet fraught histories, the project will use a range of research methods (including oral history, reception studies, archival research, translation studies, visual culture studies, and engaged research) and foster new collaborations to test different forms of creative and engagement practice. Through pioneering transnational archival research, the creation of a substantial oral history archive, and in-depth engagement with diverse communities, the project will produce the first ever reception history of The Well. It will build upon this research and create conversation among academic researchers, creative practitioners, and archive and heritage specialists, including at The National Archives and Bishopsgate Institute in London, and at the Harry Ransom Center at the University of Texas in Austin. These collaborations will provide vital opportunities to develop creative practices and engagement methods that can facilitate conversations about controversial and contentious histories, value different points of view, and promote understanding, solidarity, learning, and connection among different audiences.

The project's research findings will be shared with academic beneficiaries through major academic open-access publications, including an edited volume, a monograph, and six journal articles. The project's insights into engagement practice will be disseminated through a heritage toolkit, co-produced with The National Archives, and a knowledge exchange event aimed at heritage, archive, and museum specialists. Through a public-facing website, a new short film by renowned filmmaker Campbell X, and a series of public showcases, displays, workshops and events, 100Years will create a powerful legacy to engage, educate, and connect wider publics, including LGBTQ+ audiences as well as individuals with interests in histories of censorship and literary culture.